Virtual Visits: A Sustainable Alternative for the Tourism Industry

Spending leisure time exploring an attraction, famous landmark or a little-known cultural gem, is fun, educational, entertaining and good for the soul. It gives us a sense of belonging, helps us learn about our heritage and history -- warts and all -- and even has benefits for our mental wellbeing. So how can you visit these places now, in safety and comfort, now that social distancing restrictions will be around for some time yet?

_"Good morning all. I'm Tom, your Hadrian's Wall tour guide today. Please put your headsets, tablets or phones on to enjoy one of Europe's best-known heritage sites. Once I press start we will be walking around the wall together and I will tell you all about it. Throughout our walk you will get to watch the wall built, manned and, eventually, quarried. We'll be starting, pausing and stopping together, but you'll have free roam to look around, as if we were there in person. Any questions, please use the chat function or put your 'flag' up to speak one-on-one with me. OK, let's begin at the Segedunum Roman Fort and Museum."_ Tom Hudson, Tour Guide at Hadrian's Wall, is remotely guiding 28 people around the site via **_Virtual Visits 'Together'_**, a revolutionary real-time group guiding system.

_Virtual Visits_ use the latest 360-degree video technology to let you explore and interact with an attraction, historic building or landmark, using your tablet, smartphone, PC or Mac, or virtual reality headset. And all without leaving your home.

**Enjoy Group Guided Virtual Visits from your Sofa**

You can choose to be guided around -- adjustable to your personal height level -- with friends and family by the attraction's super-knowledgeable tour guide. Guided together, you'll enjoy complete autonomy of what direction you look at and interact with features in a way never experienced before. You can also ask questions via the chat function and/or speak one-one-one with the tour guide throughout the tour, who will always be in the top corner of the screen.

**Or roam free with the incredible Floating Camera**

Or, if you prefer to move at your own pace and in your own time, you can go solo, moving around freely using the Virtual Visits 'floating camera' -- move left, right, backwards and forwards as if you were really there, avoiding certain features whilst 'deep diving' into others that pique your interest.

Welcome to Virtual Visits -- the next best thing to being there in person.